Using an intersectional framework to understand theimpact of minority and multi-minority status on the causes,outcomes, and patient experiences of dep

Mental health problems, including anxiety and depression,are more prevalent in minority groups than the generalpopulation(1,2). Minority status is also associated withpoorer outcomes and treatment access(3-5). To reducethese health inequalities, researchers must understand howminority status impacts mental health and howdemographic characteristics interact.This project will use an intersectional approach to assessthe impact of minority or multi-minority status on mentalhealth.